Developing polymer-based upconverted nanoparticles for cell stimulation

The project aims to develop a lipid-based nanoparticle system functionalised with conjugated polymers to act as upconverted biocompatible nanoparticles. These will be used as a system to convert near infrared (NIR) to an electrical stimulus that can be used to release a drug payload and/or stimulate neuronal action potentials in an ex-situ manner.

The discovery of the immune reflex arc is revolutionising medicine as there are now huge efforts in treating disease by modulating neuronal relays. For example, in modulating the vagal nerve there are now new treatments being developed to treat a host of diseases from immune-related disorders such as arthritis and irritable bowel syndrome through to blood pressure, diabetes and many more. Importantly, it was recently discovered that gliomas electrically communicate with neuronal cells to advance tumour progression by electrically communicating with cancer cells, opening up new scope to treat gliomas. The go-to standard in doing this is through implantable wrap around electronics which limits its breadth as a treatment option due to its invasiveness and need for regular replacement.

There is currently a challenge in developing new tools and materials for stimulating neuronal pathways in a wireless manner which this PhD seeks to address. Therefore, there is a pressing need for new externally facing stimulation tools that would negate the invasiveness of such treatments. To achieve this, we plan on fabricating polymer functionalised up-converted nanoparticles which can convert light into electrical inputs to actuate the cell's behaviour. These nanoparticles will be interfaced with neuronal cells and when stimulated by NIR light (capable of penetrating deep in the tissue), can drive local potential changes which can be used in two ways, either for direct stimulation of neuronal relays or through the release or availability of drugs that inhibit or increase neuronal stimulation. This technology offers to broaden neuronal-based treatments of multiple diseases by offering a wireless approach to neuronal stimulation.

Potential impact
Pharmaceutical technologies underpin healthcare product development. Medicinal products are becoming increasingly complex, and while the next generation of research scientists in the life- and pharmaceutical sciences will require high competency in at least one scientific discipline, they will also need to be trained differently than the current generation. Future research leaders need to be equipped with the skills required to lead innovation and change, and to work in, and connect concepts across diverse scientific disciplines and environments. This CDT will train PhD scientists in cross-disciplinary areas central to the pharmaceutical, healthcare and life sciences sectors, whilst generating impactful research in these fields. The CDT outputs will benefit the pharmaceutical and healthcare sectors and will underpin EPSRC call priorities in the development of low molecular weight molecules and biologics into high value products.

Benefits of cohort research training: The CDT's most direct beneficiaries will be the graduates themselves. They will develop cross-disciplinary scientific knowledge and expertise, and receive comprehensive soft skills training. This will render them highly employable in R&D in the pharmaceutical, healthcare and wider life-sciences sectors, as is evidenced by the employment record in R&D intensive jobs of graduates from our predecessor CDTs. Our students will graduate into a supportive network of alumni, academic, and industrial scientists, aiding them to advance their professional careers.

Benefits to industry: The pharmaceutical sector is a key part of the UK economy, and for its future success and international competitiveness a skilled workforce is needed. In particular, it urgently needs scientists trained to develop medicines from emerging classes of advanced active molecules, which have formulation requirements that are very different from current drugs. The CDT will make a considerable impact by delivering a highly educated and skilled cohort of PhD graduates. Our industrial partners include big pharma, SMEs, CROs, CMOs, CMDOs and start-up incubators, ensuring that CDT training is informed by, and our students exposed to research drivers in, a wide cross-section of industry. Research projects in the CDT will be designed through a collaborative industry-academia innovation process, bringing direct benefits to the companies involved, and will help to accelerate adoption of new science and approaches in the medicines development. Benefit to industry will also be though potential generation of IP-protected inventions in e.g. formulation materials and/or excipients with specific functionalities, new classes of drug carriers/formulations or new in vitro disease models. Both universities have proven track records in IP generation and exploitation. Given the value added by the pharma industry to the UK economy ('development and manufacture of pharmaceuticals', contributes £15.7bn in GVA to the UK economy, and supports ~312,000 jobs), the economic impacts of high-level PhD training in this area are manifest.

Benefits to society: The CDT's research into the development of new medical products will, in the longer term, deliver potent new therapies for patients globally. In particular, the ability to translate new active molecules into medicines will realise their potential to transform patient treatments for a wide spectrum of diseases including those that are increasing in prevalence in our ageing population, such as cardiovascular (e.g. hypertension), oncology (e.g. blood cancers), and central nervous system (e.g. Alzheimer's) disorders. These new medicines will also have major economic benefits to the UK. The CDT will furthermore proactively undertake public engagement activities, and will also work with patient groups both to expose the public to our work and to foster excitement in those studying science at school and inspire the next generation of research scientists.